Graphene Grow Lights

"Graphene is a form of carbon consisting of a single layer of carbon atoms arranged is a hexagonal lattice. It is the basic structural element of many other forms of carbon such as graphite, diamond and charcoal. Graphene has many unusual properties. It is the strongest material ever tested, conducts heat and electricity extremely efficiently and is nearly transparent. Such features make graphene an ideal lighting material when used in conjunction with Light Emitting Diodes (LEDs). Products have been developed for domestic use, office use, street lighting and decorative applications, but as yet, not for horticulture.

This project will develop ultra-light and efficient graphene based LED lighting to be installed in indoor farms and even standard greenhouses. The radical light design and reduced costs will be facilitated by the use of graphene as a thermal dissipation mechanism. It's near transparent nature enables LEDs to be coated with graphene to facilitate a more even distribution of light. Lighter weight while retaining strength will facilitate products that are easier to install and so reduce labour costs."